Bridging the Global Digital Divide Network

This Network will motivate, encourage, critique and help sustain the Global Digital Divide projects funded under the EPSRC Ideas Factory, using a mix of large plenary meetings, targetted workshops and print and broadcast media.